AUTTO - Intelligent Micro-Automation

ABS Technology Ltd are a London based technology company proposing to deliver an innovative and accessible workflow automation solution for legal departments, law firms and professional services. In collaboration with the University of Surrey, ABS aim to deliver increased workflow efficiency freeing professionals to concentrate on advising clients, having a positive impact on both the professional service organisation and their clients improving efficiency, reducing errors and enabling the launch of innovative services.